Low-field NMR studies to probe motion and dynamics in rock pore structures

The objectives of this project are two-fold. First, to establish whether advanced NMR techniques, such as pulsed-field gradient and relaxometry measurements, can characterise the effects of key parameters, such as water salinity and surfactant concentration on the adsorption and diffusion characteristics of oil, carbon dioxide, and water in rocks.
Second, to determine whether these measurements can be used to predict the outcomes of conventional tests, such as core flooding tests.